Role of CD1a-reactive fungal lipid-specific T cells in atopic cutaneous inflammation

Atopic Dermatitis, more commonly known as eczema, is a common skin condition affecting up to 1 in 5 children and 1 in 12 adults. (1) The development of atopic dermatitis is believed to result from a combination of environmental and genetic factors. However, the processes underpinning its development are still not fully understood.

T cells are normally involved in defence against infection, but are also known to be crucial in contributing to atopic dermatitis. Traditionally, studies of T cells have focused on their ability to recognise proteins produced by infectious microbes. However, recent evidence indicates that microbial lipids (fats) can also be recognised by a subset of these T cells. (2-4) In particular, our investigation will focus on CD1a, which can present these lipids to T cells and which has been shown to contribute to the development of atopic dermatitis. In addition, many microbial factors have been found to be linked to atopic dermatitis including fungi. However, it is not well understood how fungi contribute to disease development and severity.

Therefore, I aim to improve our understanding of the role of fungi and CD1a by collecting T cells from the blood and skin of patients diagnosed with atopic dermatitis and healthy individuals. I will then investigate if any of these T cells respond specifically to fungi. In addition, I intend to study which fungal lipids are responsible for triggering this skin inflammation, and how CD1a interacts with fungal lipids and T cells structurally. In order to assess if T cells are present in the skin of atopic dermatitis patients, I will also generate skin suction blisters after injecting small amounts of fungal material into the skin of individuals; such skin challenge testing is undertaken routinely as part of allergy assessments.

I would like to conduct this research to improve our understanding of how CD1a and fungi contribute to the development of atopic dermatitis. In addition, this work will generate insights into the ways in which our immune system defends us against fungi. By increasing our knowledge of how disease occurs, the work will help identify new effective treatments.

References

1. National Eczema Society. What is Eczema? Available from: http://www.eczema.org/what-is-eczema (Accessed 21/07/2019)
2. Van Rhijn, I., Godfrey, D. I., Rossjohn, J. & Moody, D. B. Lipid and small-molecule display by CD1 and MR1. Nat. Rev. Immunol. 15, 643-654 (2015).
3. Brigl, M. & Brenner, M. B. CD1: antigen presentation and T cell function. Annu. Rev. Immunol. 22, 817-890 (2004).
4. Souter, M. N. et al. Identification and characterization of CD1-restricted T cells. J. Immunol. 196, 206.6--206.6 (2016).

Technical abstract
Atopic dermatitis is a common inflammatory skin disease. Reactivity to fungi may contribute to the inflammatory response. The principal aim of the study is to investigate the role of fungal-lipid specific CD1a-reactive T cells in the pathogenesis of atopic dermatitis (AD). Preliminary data suggest that fungal lipids contribute to inflammation in a CD1a-dependent manner, but the underlying mechanisms are unclear. I will collect circulating T cells from AD patients and healthy controls and co-incubate with K562 cells transfected with CD1a or controls which have been pulsed with fungal extracts (K562 are HLAlow so minimise alloreactivity). CD1a-reactivity will be assessed using ELISpot. I will also collect lesional skin samples from AD patients and healthy controls and co-incubate the isolated T cells with K562-CD1a cells pulsed with fungal extracts. In addition, I will use skin suction blisters raised after injecting commercial extracts of Malassezia spp., C. albicans, or control; these are routinely available for allergen skin testing. T cells will be investigated ex vivo and also expanded in vitro. I will elute lipids from CD1a of the K562 cells pulsed with fungal extracts and then extract and identify lipids isolated from the AD and healthy skin biopsies using liquid chromatography-mass spectrometry in collaboration with Branch Moody (Harvard). Blood and skin CD1a-reactive T cells will undergo single-cell RNA-seq using 10x Genomics to obtain TCR and transcriptomic signatures. I will generate T cell clones using the fungal lipids identified above, and then perform CD1a plate-bound assays to assess lipid loading in a cell free system. In collaboration with Jamie Rossjohn (Monash), I will support the generation of crystal structures of fungal lipid-CD1a-TCR to assess the structural basis for T cell recognition.
By improving our understanding of the pathogenesis of atopic dermatitis and mechanisms of fungal defence, we hope to identify novel therapeutic targets.

Potential impact
Academic Impact

The research proposal investigates a novel fungal lipid-driven developmental pathway of atopic dermatitis. This study aims to identify key mediators and mechanisms of this CD1a-modulated T cell activation in atopic cutaneous inflammation. The intention to study the relevance of fungal species in this pathway is a unique facet of our proposal. Through conducting this research, it is anticipated that it will provide a better understanding of the pathogenesis of a highly prevalent disease and aid the development of novel efficacious treatments which can improve the quality of life of the large number of people affected by this condition. The findings will aid the work of other scientists studying atopic dermatitis and complements a broader body of research into atopic cutaneous inflammation.

Through our collaborations with international universities and researchers, our work will integrate the fields of genetics, biochemistry, molecular biology and immunology to improve our understanding of this novel system. Although the focus of the study will be on the processes leading to atopic dermatitis inflammation, the discoveries made during this investigation have relevance to other specialties and diseases including autoimmune conditions and cancer, to which fungi and CD1 are known to contribute. Therefore, this study stands to benefit other researchers attempting to understand the developmental processes underlying various other conditions.

Furthermore, the funding provided would permit the fellow to undertake further research training on which a future clinical-academic career can be built upon and gain further transferable skills, such as problem-solving, critical thinking and teaching skills, which have significant transferability to a career in academic clinical medicine.

Societal Impact

The high prevalence of atopic dermatitis globally and the fact that its disease process is not fully understood highlights the need to advance our understanding of this common chronic inflammatory condition. In addition, by conducting this study, there will be ample opportunities to increase public awareness of the importance of atopic dermatitis, the diagnostic principles and available treatments. Furthermore, the results of our study could offer atopic dermatitis patients hope of effective new treatments which will enhance health and quality of life.

Economic Impact

If drug targets along this CD1a-TCR pathway can be identified for atopic dermatitis or other disorders, there is potential for the creation of new jobs within the UK pharmaceutical industry at the various stages of drug development.